Stability and Shelf Life of Regenerative Raw Materials for Cultivated Meat

This PhD project focuses on developing and optimizing low-cost, regenerative, food-grade ingredients for cultivated meat production. The project aims to improve the stability and shelf life of culture media ingredients, particularly NEUTRIX and NEUSOL, to enhance scalability and economic feasibility. By improving the stability of these ingredients, the project seeks to reduce the reliance on expensive, perishable components while ensuring optimal cell growth conditions.